AI Enabled Decision Intelligence for Enterprises to Manage the Risks of COVID-19 in the Workplace

The risks to society from the global COVID-19 pandemic are only now being understood. The virus kills approximately 1% of infected individuals creating a major risk for any organisation with a public presence and companies reliant on large numbers of staff. This risk will be most acute as large numbers of the population return to work but will be a recurring risk within the workplace, sporting events, retail activities, etc.

Business leaders need the tools to make ethical, compassionate and evidence-based decisions that could affect the lives of their customers and staff. However, making these decisions requires analysing massive amounts of data that is changing within hours and minutes. This is where AI can provide leaders with real-time intelligence, simulation and support collaborative decision making.

This ambitious and highly innovative project will combine curated, publicly available COVID-19 data, sector-specific models for industries and data supplied by individual enterprises, using a pioneering cloud-based AI platform, to build forward-looking models for businesses. Business Leaders will be able to run a wide range of scenarios in minutes and simulate the outcomes of their options to then manage the risk of COVID-19 transmission within their organisation.

The principals of Intense IT have been running large- scale technology programmes across the globe and most recently, focused agile sprints, applying innovate AI solutions to large-scale business problems. Quantellia's pioneering cloud-based AI has been used across the globe to drive novel Decision Intelligence applications. The project team is also supplemented by advisors, Nelus AI, and so we have direct access to clinical epidemiologist experience to validate the medical efficacy of the assertions in the models.

This combination of world class expertise and AI-focused delivery now makes this innovation achievable. Although the technical capabilities have been proven within this initial project, we are only now seeing enterprises begin to consider advanced capabilities to manage the risk of COVID-19 transmission within their facilities. Hence as waves of infection emerge, there is significantly more interest in data and AI-driven risk modelling. This is a clear differentiator for Decision Intelligence.